AFRICA - Anonymised Fragmented Redundant Independent Cloud Architecture - Moving Target Defence Privacy for Data

"AFRICA (Anonymised Fragmented Redundant Independent Cloud Architecture) is the world's first Cloud distributed software as a service platform. It's innovation combines data security, privacy and resilience in one technology platform. This means AFRICA provides as close to total privacy and recoverability as is possible for protecting people and organisations concerned about online data privacy.

AFRICA is deployed as a disruptive, consumption based service via flexible API and SDK capabilities for organisations and application providers that desire the world's best data security and resilience.

AFRICA protects your online data, wherever stored. AFRICA delivers data privacy in a way that data can always be recovered by legitimate owners, but is comprehensively protected against compromise by hackers and even ransomware. In doing this, AFRICA provides peace of mind for organisations and people that sensitive and private data is properly secured online and only accessible by legitimate parties.

AFRICA technology is further designed to deliver a data, carbon and cost optimised solution or organisations concerned about data privacy but also the escalating cost of privacy."